Non-Linear numerical analysis of offshore monopiles under dynamic loading

With the increasing demand for renewable energy, the offshore wind industry aims to expand their territory into deeper environments, presenting harsher climates on Offshore Wind Turbine (OWT) infrastructure. This introduces difficulties when designing monopiles, as the required rigid geometries to resist higher loads induce uncertainties with current design standards, especially when exposed to dynamic loading conditions. Monopile's simplicity in design and installation is a means of exploitation, especially with the global appetence for a sustainable future. This project aims to develop a non-linear simulator for monopiles to aid in the analysis of the soil-structure interaction under dynamic loading.